Bio-refinery product

The use of Industrial Biotechnology processes to convert waste materials into high value products is considered highly innovative. Support is sought in assessing inventiveness and in providing support towards securing intellectual property rights.